Linking genotypic variation of Salmonella Typhimurium

Salmonellosis is a foodborne infectious disease which has a significant impact on the health of humans, and both wild and domesticated animals. Bacteria are constantly under attack from bacterial viruses called bacteriophage (phage), an interaction with consequences on evolution but that is also exploitable for diagnostics and therapy. This project will investigate the variation in phage resistance mechanisms of Salmonella Typhimurium that will contribute to the understanding of the biology of an important food borne pathogen and to development of surveillance diagnostics and phage therapy. An understanding of the mechanisms underlying phage exclusion is relevant to i) define the molecular basis of phage typing in surveillance ii), understand of how pathogens evolve, and iii) provide underpinning knowledge relevant to phage therapy.